US-UK Security of Photonic Integrated Circuits

Photonic integrated circuits (PICs), based on the flow of light, enable the exploitation of the wide bandwidths and minimal energy loss for a range of applications across computing, communication, sensing and quantum technologies. The key drivers of photonic chip adoption are the advantages of miniaturisation, scalability, power consumption and cost. However, in order for PICs to be adopted across many areas, including in critical national infrastructure, and particularly in sensitive environments, their potential security vulnerabilities must be addressed. In this context, this project aims to provide a comprehensive outline of security threats facing PICs, both in terms of the chips themselves and supply chain traceability. A UK-US collaboration between Digital Catapult and Colorado State University, the project will result in a comprehensive report and virtual demonstrator – raising of the challenges and outlining a path forward for research to move towards real-world adoption, including via engagement with supply chain partners.